Imperial College of Science, Technology & Medicine and Manchester Biotech Limited

To open and enhance the market potential of hydrogels to the fields of mechanobiology and cancer. An experimental platform will be implemented for mechanobiology and cancer studies to test the suitability of these gels for anticancer drug delivery and commercial sales.